Climate Spark Game - Net Zero User Led Design

**Reaching Net Zero**

"_With so much focus on children -- who will have to live with the consequences of climate breakdown and ecological disaster, species loss and pollution -- the role of education is key. But in England, climate change barely figures on the national curriculum, and campaigners complain that schools are not required to teach it directly. Properly taught, climate change could fit into subject areas across the curriculum, not just physics, chemistry, biology and geography but economics, history, social studies, media, arts and food technology_."

**Fiona Harvey, Guardian Education Journalist, Feb 2020**

**Problem**

There is a lack of awareness and education of the impact and action required to mitigate Climate Change, particularly within the education system. Climate Change is not currently formally taught as a subject within the national curriculum.

**Work to date**

This projects builds on the success of the previous Innovate UK funded 'Audience Of The Future' grant to undertake Human centred design research to develop an innovative, immersive, educational, fun and interactive Climate Change mobile games app prototype to promote awareness of, and action required to mitigate, Climate Change to reach net zero.

**Product manufacture & usage**

Adopting the Design Council's 'Double Diamond' methodology, Discovery and Definition phases have been completed previously and are out of scope for this project.

This industrial research project will centre on 'Design Thinking' to test and develop the previous climate game prototype adopting a user-focused design approach, iterating, pivoting and refining the product to ensure market fit and to link our innovation to the market.

**Brainspark Games**

Multi-award winning Edtech Gaming studio, Brainspark Games is building an AI powered eduverse of FREE culturally nuanced, 3D immersive educational mobile games aligned with the UK national curriculum, for 7-13yrs. (We are currently in R&D phase for GCSE games).

**Accolades**

* Finalist **'Design Intelligence Awards'**
* **'Top 100 Asians in Tech'**
* Semi-finalist for **2023 GSV Cup, Elite 200, USA**
* Featured in **HolonIQ's 'Europe's EdTech 200'**
* Shortlisted for '**AWEXR Climate Education' Prize**,USA
* Finalist **'Barclays Entrepreneur of the Year-Games Award'**
* Guest exhibitor/speaker at **Festival of Education,** **'London Tech Week',** **'World EdTech Forum'**
* Nominated for **'Best Social Impact' Unity Award**
* Semi-finalist for **2022 GSV Cup, Elite 200**
* **Top 30 Global Winners of 'EdTech Creator Challenge'** by GSV & Unity
* **Creative Industries '100-Ones-To-Watch-2021'**
* **UKTechNews** as **'1 of London's most diverse tech startups'**